Glasgow School of Art And Cartwright Pickard Architects Limited

To develop and embed the capability to undertake detailed performance evaluation in sustainable, low energy housing and utilise findings to influence future architectural design.